University of Nottingham and E.ON UK plc

To enable and empower customers to transition from 'passive energy customers' into 'proactive energy customers' by bringing big data science and optimisation into the energy management systems.